Examining Environmental Impact of Next Generation Buses (BEVS and FCEVS) Using Life Cycle Assessment

Examining Environmental Impact of Next Generation Buses (BEVS and FCEVS) Using Life Cycle Assessment